Improving outcomes of dialysis patients through promotion of effective self-regulation

The research project aims to establish the psychological mechanisms that need to be incorporated into patient care in order to guide patients in self-managing their chronic illness.

It provides an exciting opportunity for a student to advance psychological theory in chronic disease self-regulation and contribute to improved patient care.

Working in collaboration with a consultant in renal medicine the studentship aims to:

(i) Identify psychological processes of self regulation that are related to clinical outcomes

(ii) Investigate the role of self-management in explaining the relationship of patient mood to outcomes

You will join a thriving postgraduate research community at the Department of Psychology and will work closely with hospital staff and adult patients with kidney disease. This will provide invaluable experience for a researcher keen to develop a career working within or in collaboration with NHS settings.